South West College and Breezemount Electrical & Hydraulics Limited

To research and design an innovative underground hydraulic drive system, sized for various requirements, typically large automated gate systems